AVERT (Adaptive Virtual Reality Training)

From fighting threats to fighting fires, our emergency services rely on their training and experience as much as we rely on them. KIM Software Solutions and Oakley Mobile Ltd have developed the AVERT Platform - an Adaptive Virtual Reality Training solution. Utilising the latest cutting edge virtual reality technologies, the AVERT platform provides emergency services with the ability to train for situations that would otherwise be logistically challenging or cost prohibitive. These virtual scenarios meet current and future training requirements using three fundamental principles - Act, Assess and Adapt. The AVERT platform gives training staff the ability to see through the eyes of the trainee in order to better understand and record their decision making whilst networking enables trainees and trainers to interact within the same virtual scene. The AVERT platform's physical set up (consisting of room, person and prop sensors and motion tracking hardware) provides the liberty of movement to fully interact with the scenario. With the addition of remote-link training and active real-world props based on equipment from manufacturers like Heckler & Koch, Glock and TASER International, the solution will continue to develop with the technology.